IRAD: Integrating Robotics, AI and Data to reduce shipping GHG emissions

**More than 80% of world trade is carried by ship with over 85,200 cargo vessel visits to UK ports in 2021\. GHG emissions from international shipping worldwide in 2022 was over 707 million tonnes CO2 \[Statista 2024\]. Cutting emissions from sea transportation is seen as vital in tackling climate change and limiting global temperature rise.**

Marine biofouling increases hydrodynamic drag on ocean-going vessels, reducing fuel efficiency and increasing GHG emissions by 5%-50%, depending on the nature and severity of fouling. Increased loading on the hull can cause corrosion and crack formation leading to failure of the hull structure \[J Mater Sci, 2022\].

Ship hull cleaning and inspections play a vital role in maintaining structural integrity with regular inspection and certification required to ensure the vessel is seaworthy \[UK MCA and EU PSC Directive\]. However, while ship hull cleaning leads to reduced GHG emissions, this work is traditionally carried out by divers who work in an intrinsically unsafe environment. Ship owners and operators would like a system that keeps divers out of harms way. Insurance companies are pushing for systems that can be used to implement predictive maintenance, while end-users want autonomous operation and Launch-and-Retrieval Systems (LARS) to both clean and accurately survey the hull in one pass.

The objective of this project is to optimise the functionality of Innvotek's current Amphibian robotic platform and demonstrate and validate the effectiveness in a pre-deployment trial.

Our solution, IRAD (Integrated Robotics, AI and Data), will employ AI algorithms and Big Data to add autonomous navigation and predictive maintenance to our existing Amphibian robotic cleaning and inspection platform. Addition of LARS will enable a two-man crew to launch, operate and retrieve Amphibian to offer all-in-one cleaning and detailed inspection services to ship owners, 4 times quicker and at 40% less cost than diver/ROV inspections. This will promote regular cleaning and inspections of ship hulls, reducing fuel used and well-to-wake GHG emissions by at least 10% with the potential to save over 61 million tonnes CO2/year for cargo ships visiting UK ports alone (see Q5). IRAD is fuel agnostic so savings will apply, ultimately reducing the carbon footprint for any fossil or future fuels.